Novel Circular Resin Development for Composite Structures in Wind Energy Applications

The goal of ECORES WIND is to develop novel circular resin material systems tailored for composite structures in wind energy applications. These materials are intended to enhance circularity and minimize the environmental footprint of entire wind energy systems throughout their life cycles. The project seeks to tackle the ecological impact attributed to conventional resin systems used in wind turbine blades. It aims to explore alternative choices that facilitate enhanced circularity, prolonged lifespan, and efficient decommissioning. ECORES WIND will evaluate the ecological advantages inherent in each resin system it develops. By comparing them to state-of-the art materials in various categories, the project aims to ascertain improvements in recyclability, circularity, and the potential of bio-based products to achieve a more sustainable future. The introduction of circular resins in coordination with the use of advanced disassembly strategies will make the decommissioning of wind blades and reutilisation of materials for other applications possible and cost effective.